SAFEWATER Devices Translation and Implementation (SAFEWATER Translate)

Around 2 billion people in the World commonly drink water that is not safe due to faecal contamination putting them at high risk of waterborne disease such as cholera, typhoid and other diarrhoeal diseases. Diarrhoea is one of the main causes of under-5 mortality, with 58% of diarrhoea-related diseases attributed to inadequate access to safe water, sanitation and hygiene. There is a real and urgent need to develop and deploy technologies that can easily and rapidly determine if water sources are safe to drink. In the GCRF SAFEWATER project, Ulster University has been working with partners in Colombia, Mexico and Brazil to develop IoT devices that can be used to determine the microbiological quality of water in rural communities, without access to microbiology labs or skilled staff. Initial results with alpha prototypes are very promising and we need to accelerate the development of this technology so it can be implemented at scale for the determination of water quality in other developing regions. The SAFEWATER Translate project will develop Beta phase prototypes and test these in Brazil, Colombia and Mexico with our current SAFEWATER partners. We will also translate the technology for testing in Ethiopia, Malawi and Nepal. At the end of 18 months we aim to have a robust solution to monitoring of water quality in remote regions of the globe without access to labs or skilled staff. We will also explore the pathways to implementation considering equitable partnerships and the most effective route to making a real impact with high tech solutions to protect the most vulnerable people on Earth.

Potential impact
Water borne diseases from drinking unsafe water contribute to high incidence of illness in developing regions. At least 1.8 billion people globally use a source of drinking water that is faecally contaminated and thus likely to lead to diarrheal illness: nearly 1,000 children die each day due to preventable water and sanitation-related diarrhoeal diseases. In 2010, the UN General Assembly explicitly recognised the human right to water and sanitation. Everyone has the right to sufficient, continuous, safe, acceptable, physically accessible and affordable water for personal and domestic use. This project will develop robust IoT devices that can be used in remote regions of the Earth without access to labs or skilled technicians to determine if water is safe to drink. The deployment of these devices has significant potential to reduce the risk of contraction of water borne diseases thereby improving the health of communities who do not have access to reliable safe water sources. The development and deployment of SAFEWATER Devices has the potential to impact on the wellbeing of 1.8 billion people globally.

We will explore routes to implementation of this technology, including for profit and social economy models, respecting equitable partnerships. There is potential for pro-poor development, whereby services or manufacturing are delivered in overseas countries, thereby providing jobs and economic development.

NGOs working to deliver safe drinking water in developing regions will benefit through having robust IoT devices that are simple to use. UNICEF recognised the need for such technology in their Target Product Profile for Rapid Detection of E.coli in 2017.

The SAFEWATER Translate project is all about impact through technology development and implementation at scale.